University of Southampton and Star Financial Systems Limited

To develop a state-of-the art trading dashboard presenting cognitively-intuitive real-time risk information that optimises client's risk management decisions through effective human-technology distributed cognition